ASSESSING BIODIVERSITY CHANGE ON ISLANDS THROUGH TIME: A MULTISCALE APPROACH

Islands have long fascinated ecologists given their high diversity, which includes many endemics found nowhere else. However, islands are also highly threatened systems which have suffered hugely disproportionate numbers of extinctions, including the loss of many evolutionary marvels. We now have a rough grasp of the coarse numbers of species that have gone extinct or those threatened with extinction, at least for terrestrial vertebrates. However, much work remains to be completed on understanding how extinctions equate to loss of ecosystem functions, the impacts of poorly-studied extinction drivers (especially on poorly-studied taxa) and, crucially, how best to mitigate the threats island biodiversity faces. This PhD will examine three questions (i) how different taxonomic groups are faring in the current island biodiversity crisis, and how loss of functional roles varies spatially and between taxa (ii) the temporal trajectory of overall island biodiversity, particularly in response to specific extinction drivers, and (iii) how extinction threats on islands can be alleviated through conservation translocations.

The project will assess biodiversity change and the potential of different conservation solutions on islands at different spatial and taxonomic scales. First, it will expand on existing datasets to provide an assessment of how functional diversity has changed on islands as a result of the large numbers of anthropogenic extinctions and extirpations. Second, the project will examine the scope for conservation translocations to alleviate anthropogenic pressures on islands, both with regards to replacing lost functions on islands that have experienced extinctions and saving currently endangered island endemics.